Smart City Field Area Network (FAN)

The project will develop a Field Area Network FAN reference architecture for city management that supports and connects disparate data sets and data sources. FAN aims to use non proprietary, generic and open application program interfaces API, to add a truly local dimension to the popular ideas of Cloud and Big Data. The radical change in FAN is that compute, storage and network intelligence will be devolved to streetlevel. The compute capacity will be swappable to enable different services in different districts according to local priorities and policies. This challenges the dominance of Big City Management one size fits all, top down command and control systems. Currently, most city architectures collect a wealth of data sets and expect dashboards, city observatories and Big Data clouds to provide order and desired outcomes and behavioural change. However, not all data is of equal value. Removing data from its temporal and geographic context erodes value. Big Data or City Management solutions risk not delivering desired outcomes and could raise citizen security and privacy concerns. FAN aims to show that routine city service functions can be actioned instantaneously in local context and build an extended trust model. The project aims to create a reference architecture that has unique characteristics. These characteristics make it more extensible, resilient, robust and trustworthy than traditional city operating systems promoted. The FAN reference architecture is organized into five main layers 1 Sensors and networked devices to capture data, 2 The network enabling data collection and routing to distributed points, 3 Distributed data processing including local computing, storage and analytics, 4 Security and Privacy, and 5 Local applications and services.

The FAN project will develop a coherent reference architecture and then a deployable plan for smart city infrastructure based around the principles of local action. It will ensure cross functionalities allow a numbers of city services to optimise and share cost. FAN architecture will allow both targeted operational services and wider public access services. There are 2 main phases.
Phase 1. Feasibility Study scenario development, reference architecture, partner mapping and demo location.
Phase 2 FAN Build and Demonstrate. This covers the build of the main FAN system and integration with legacy city systems and build of the FAN city services. This will then be demonstrated in an end to end system with operations and public applications. Example services include intelligent parking, physical security, active travel, traffic flow, smart lighting, waste management, and air and noise monitoring.

The project challenges conventional thinking on Big Data and City Management developing a variant reference architecture that can cope with legacy technologies, topologies and logical networks. The approach has potential for wider deployment in other UK cities and globally.